V2X Local Network Fleet Solution

This project investigates the feasibility of a functional vehicle-to-X operating framework that minimises the energy costs of the microgrid using EVs as storage for temporary mismatches between demand and supply. The relevance of the project resides in the increasingly higher frequency of these mismatches because of the intermittent nature of renewables and the high variability of the demand, as well as the new potential revenue stream from provision of ancillary services using V2X technology. To investigate this issue, data will be collected to accurately predict EV plug-in times and energy demand in the day-ahead horizon using Artificial Intelligence. Optimal load balancing, minimising energy cost and maximising revenues from the provision of ancillary services for the next day, will then be evaluated using these accurate predictions. V2X DC microgrid infrastructure will be the basis for testing of use cases and demonstration of the technology. The combination of predictions, management platform, hardware infrastructure and testbed allows feasibility testing of an end-to-end V2X solution for fleets in a microgrid.